Experiencing the intangible: Communicating cultural meaning and identity through storytelling and immersive technologies

The issue of museum artefacts being decontextualised has been recognised however collection display approaches still often result in ethnographic artefacts being stripped of their socially constructed forms of meaning and significance. This includes, for example, communicating the importance of these objects, who used them and where they fit within the wider cultural landscape of practice, belief and ritual. This research will explore methods for, and impact of, using immersive technologies and storytelling to reanimate and recontextualise these objects, communicating their intangible aspects and creating affective experiences which translate cultural knowledge and promote cultural engagement and understanding for future audiences.